Investigation of the causes for wind turbine underperformance and increased failure rates

Offshore wind power is expected to make up an increasingly significant proportion of the energy mix in future years within the UK. This presents logistical challenges to wind farm operators in the form of bigger wind farms, further offshore, meaning that operations & maintenance costs and turbine reliability are becoming increasingly significant. Data pertaining to this issue can be roughly categorised into four groups: condition monitoring data, operational data, vessel & weather data and turbine properties (e.g. position in the array). The aim of this PhD is to investigate the inter-dependence of factors that fit into these categories, and how these relationships effect wind farm availability and costs. The outcomes of this investigation will lead to suggestions for better O&M practices for offshore wind farms

Potential impact
The research challenge and skills shortage to be addressed by the proposed CDT in Wind and Marine Energy Systems is central to the success of UK plans for a high penetration of renewable energy (much of this to be from onshore and offshore wind together with other marine renewable energy sources) and thus to meeting the Government's binding EU obligations to provide 15% of UK energy from non-carbon sources by 2020.
Since this is a Centre for Doctoral Training, the primary impact on UK society in general and UK industry in particular will be through the provision of highly trained engineers, expert in wind and marine energy. Most of the CDT graduates will be expected to take up posts in the growing commercial wind and marine energy sectors, and quickly rise to positions of leadership and influence. Given the continuing importance of research, especially for offshore wind and marine energy technology , it is hoped that some graduates will remain in the Higher Education sector and develop academic careers. This would provide a further, albeit slower impact through an improved research base and capability to deal with the inevitable research challenges of the sector as it develops further commercially.
UK industry, directly and indirectly involved in the wind and marine energy, will be beneficiaries. The proposed DTC will link strongly to all sectors, OEMs, components suppliers, developers, operators and consultants, aligning its research programme in Technology Readiness Levels one to four with their concerns and priorities. The existing extensive network of Industry Partners, that closely engage with the existing DTC in Wind Energy Systems and IDC in Offshore Renewable Energy (IDCORE, will be maintained and built on to ensure this alignment is achieved. Their role will include membership of the Industrial Advisory Board, suggestion and development of topics for the first year 8 week mini-projects and the main 3 year research projects, partnering and providing advice, guidance and support. In this way the research undertaken will be directly driven by industry needs and the research outcomes will help the commercial sector address key issues facing them.
A further impact will be through dissemination of the research outcomes to the wider research community both nationally and internationally. DTC students and supervisors will continue to publish in leading international journals, and dissemination will be supplemented by attending appropriate conferences and through organisations like the European Academy of Wind Energy, the IEC and CIGRE, and most importantly through direct contact with the industrial research leaders. The proposal team has excellent contacts in both the UK power and renewable energy sectors (National Grid, Scottish and Southern Energy (SSE), and Scottish Power/Iberdrola among others) and overseas (EDF, Gamesa, Siemens, EDP, China State Grid, etc.), as well of course with the international research community (NREL, DTU/RISO, ECN, EPRI, CEPRI, Tsinghua University, Zhejiang University, UCD, etc.)
The strong links and support from the wind and marine sectors allied to the UK electricity generation sector will ensure National Impact. In addition, Strathclyde's recently established Technology Innovation Centre (TIC) partnerships with SSE and Scottish Power/Iberdrola will provide an excellent framework to promote diffusion of the ideas generated by the DTC activity into the electricity supply and renewable energy and offshore sectors. In addition good links have been established with the new TSB Offshore Renewable Energy Catapult based in Glasgow and NAREC, with both Universities represented on their Research Advisory Board.